PHOENIX: Printable Hard carbOn Electrodes for Na-Ion batteries with eXtra capacity

This feasibility project enables a low cost sodium ion battery (NIB) option for Residential Energy storage (RES) to partner with PV. The project aims to transfer knowledge from the conductive ink industry into the battery industry and develop carbon pastes and electrodes to enable a low cost NIB as an alternative rechargeable battery technology to lithium ion batteries. Dycotec Materials Ltd, will work with Sharp Laboratories of Europe Ltd and Warwick Manufacturing Group (WMG). Combining Faradion’s NIB technology with Dycotec’s capability in carbon paste formulation and WMG’s large scale coating know-how, the PHOENIX project will demonstrate the feasibility of a non-toxic aqueous based carbon paste for manufacture of a novel hard carbon anode. Enabling a low cost anode formulation and coating for a cost effective sodium ion battery technology, optimised for the RES markets.